AI-based Image-As-Video Streaming

Deep Render Ltd is a London based deep-tech start-up developing the next generation of AI-based media compression algorithms. Our proprietary and patented technology is at the forefront of machine learning research.

Deep Render is combining the fields of artificial intelligence, statistics and information theory to unlock the fundamental limits of image and video compression: The human eye is the best data compressor known to humanity - with compression ratios at least 2,000 times better than everything developed to date. Our Biological Compression approach approximates the neurological processes of the human eye through a non-linear, learning-based approach, thereby creating a novel class of highly efficient compression algorithms. We are world leaders in this domain, and our unique, AI-based image compression technology is already providing a 75% efficiency gain over the best previous compression standards.

As global data consumption is growing exponentially with more than 80% of traffic being Image/Video, Deep Render's AI-based compression technology is vital to bypass broadband constraints. The outbreak of COVID-19 has now accelerated this growth, as a result of the crisis, internet usage has increased significantly. In particular, the demand for live-streaming and video-chat services. Therefore we want to apply our already working image compression codec to live-video streaming.

The outcome of the project is to extend our image compression codec to an image-as-video live-streaming codec, at least 75% more efficient than the current state-of-the-art. Our target customers are the live video chat services (Zoom, Skype, Microsoft Teams), as well as the entertainment industry, including live streaming platforms (Twitch, Facebook, Instagram, YouTube).

Our value proposition is easy to understand. By making file sizes 75% smaller, we directly increase the bandwidth supply of the internet for live-streaming by a factor of 4\. Increasing the bandwidth supply by making file sizes smaller, is magnitudes more value- and time-efficient than increasing the bandwidth supply through rewiring the globe with progressively more fibre-cables. Deep Render is going to help create a new age in which bandwidth constraints are a problem of the past. As a result of COVID 19 solving this problem has gained more importance and Deep Render is determined to create a fast solution.